PEACEanywhere

The ALIP2 PEACEanywhere project builds on the results of the ALIP1 PEACE project to enable the care environment to be extended to support vulnerable people anywhere and at anytime. This will be achieved by the development and integration of innovative 'in-house' and 'out of house' technologies for seamless service provision, location detection and monitoring and communication with those who can provide assistance if required. The aim is to further improve the independence and quality of life by taking away the feeling suffered by some, who are fully dependant on their home care environment, that they are a prisoner in their own home. The project will further develop the PEACE vision of integrated health and social care, which will allow health and social care professionals and carers to work in harmony to maximise the quality of life of older people and other vulnerable groups and also to facilitate access to a range of 'anywhere anytime' services to further enhance social and digital inclusion.This activity is further enhanced by the introduction into the project of expertise in the area of neurological assessment and treatment thus extending the benefits of telehealth and telecare beyond the traditional boundaries